Microscopic diffusion anisotropy imaging

The microstructure of brain tissue is critical to neural function and health. Magnetic resonance imaging (MRI) is a non-invasive technique for the assessment of microstructural features and therefore offers untapped potential to study both brain development and neurodevelopmental disorders in preclinical setting and living humans. The aim of this project is to pioneer advanced MRI techniques enabling to monitor the microscopic progression of nervous tissue structure in vivo. Specifically, we will exploit the diffusion process of water molecules as a fingerprint to recover tissue microstructure using the latest MRI technology, computational modelling and machine-learning methods.